Mediterranean critical Infrastructure Resilience Engineering with Nature based solutions

The Med-IREN project aims to provide actionable demonstration on how to climate proof the Mediterranean critical infrastructures, across critical sectors, by introducing NBS both in terms of improving climate risk management and sustaining their business continuity to extreme climate change. The project will be showcased in five lighthouse regions across the Mediterranean, each corresponding to a present day challenge, that are aligned with regional policies and can constitute the EU as a global leader in the field. Med-IREN will cover different and diverse types of CI (energy, transport, water, ICT, social) , priority climate hazards within the Mediterranean, which is a climate hot-spot, and NBS interventions. In parallel, the interventions and solutions will be replicated into four more regions across the EU, covering the Mediterranean, Black Sea and Boreal regions. Med-IREN will also provide evidence how key enabling conditions, such as participatory governance and citizen engagement, novel forms of financing, innovative urban/landscape planning and capacity building will support regional systemic transformation nd provide the upscaling and replication mechanism within Mediterranean regions and beyond. A high-end digital decision making support toolset will be developed, integrating data from multiple sources, both in situ and E.O., applying state-of-the-science models, as well as providing unprecedented visualization and sensemaking capabilities for understanding and quantifying resilience through-out the infrastructure and NBS life-cycle. Med-IREN will rely on the integration of the research output of more than 15 European and National projects, that focused on the (climate) resilience of infrastructures, regional adaptation and implementation of NBS. Med-IREN is conceived as a powerful showcase of the EU twin green & digital transition and an immediate success story of the EU Green Deal.